The University of Manchester And ATMOS International Limited

To investigate the use and exploit the technological and commercial development of nonlinear dynamic models for accurate leak location system for oil and gas pipelines.